Acoustics

We have developed a new product range called Staverton QS (quiet spaces) which uses modular components to create a wide number of different configurations of office work booths: Quiet and isolated spaces for workers to break away from their usual workspaces to gain peace and quiet. The idea behind this is to increase worker efficiency or help them carry out tasks which require quiet or concentration that they wouldn’t be able to complete in their usual working environment.